Brunel University And AGE UK

To segment the 50+ consumer market and identify the profiling characteristics of the emerged segments. To examine user requirements for products and services and translate them into accreditation criteria to provide the necessary training leading to consultative capacity. To design inclusive strategies for sale and customer relation through telephone and online communication, to develop an an accreditation management system.